University of Leeds and Iceotope Technologies Limited

To develop detailed understanding of fluid mechanics and heat transfer processes controlling the iceotope liquid cooling system in order to optimise performance and maximise commercial opportunities